Food Microbiome and Health: The impact of plant-rich diets on the gut microbiome keystone species and food-borne pathogens

Technical abstract
To define GIT microbiome signatures associated with plant-based foods with metabolic intermediates key to host health and with resilience to food-borne pathogens.